The University of Manchester And Zeta-pdm Limited

To develop and embed a knowledge base to enable the computational solid and fluid modelling of phase separation internals, enabling their enhanced design.